HAT-LAB - SafeTrace

SafeTrace is a privacy-preserving contact tracing and infection risk scoring application with which to fight the spread of Covid-19\. SafeTrace is based on the Hub-of-All-Things (HAT) open source technology.